University of Leeds And Clariant Oil Services UK Limited

To create a framework for the development and evaluation of novel environmentally-friendly chemicals for combined corrosion and scaling control in harsh oil and gas environments.